Simultaneous ultrasound transmission

This project explores the idea of simultaneous ultrasound transmission for the purposes of flow measurement in liquids and gasses.

The key benefits include higher sampling speed and reduced overall flowmeter system complexity.
Combined with other innovation in the field, this will allow Intsonic limited to improve the existing products and develop new, accurate and cost-efficient devices.

Key project activities include building a few different sets of transducers, characterise their properties and test in a real-world flow measurement scenario.